Dandidrone: A Dandelion-Inspired Drone for Swarm Sensing

This innovative endeavor is dedicated to delving into the realm of unsteady aerodynamics at the centimeter-scale, with a profound goal of advancing the development of airborne sensors propelled by the forces of the wind.